Robotic formulation of concentrated biologics

Biologics have revolutionised healthcare. The complex macromolecular 3D structure of these therapeutics is crucial for their function, but brings formulation challenges in transforming biologics into medicines. One such challenge is the formation of viscous solutions upon concentration of antibodies. Monoclonal antibody treatments frequently require intravenous (I.V.) administration in large volumes to reduce viscosity which hinders patient experience of treatment. The ability to enhance the concentration of these systems without in turn gaining excessive viscosity, has enabled lower dosing volumes, and this allows for improvements to treatment regimen such as a switch to subcutaneous (S.C) dosing. S.C. dosing significantly improves patient experience, and reduces costs associated with hospital care - as medici ne can be self-administered. Infliximab, for example, was administered via infusion (>250 mL I.V. in a hospital setting) but was reformulated into a 1 mL S.C. dose which can be administered at home, significantly reducing healthcare costs and improving patient experience of treatment. This project will develop automated pipelines to accelerate the formulation of high-dose biologics in low volumes.